The University of Manchester And Unilever UK Central Resources Limited

To develop the opportunities for implementing recently discovered surface active and biocompatible polypeptides in personal care formulation.